EmbodyCam

EmbodyCam is a completely unique solution that empowers immersive film makers to shoot fully-immersive, first-person 360 footage from a bespoke, light-weight wearable camera rig.

EmbodyCam will enable Juice Immersive’s clients and their 360/VR audiences to embody the person at the heart of the action - whatever and wherever that action is taking place in the world - walking in their shoes and gaining new levels of insight and empathy.

The collaborative team behind EmbodyCam are seasoned immersive storytellers, producers and film-makers who saw a major gap in the 360 video production toolkit and unique opportunity in the XR market.

With briefs and requests for first-person 360 footage rising exponentially, the team at Juice Immersive decided to develop their own bespoke solution that will revolutionise how 360 video is utilised and unleash its untapped potential. That solution is EmbodyCam.